Augmented urbanity and smart technologies: how "smart" are our cities becoming?

We intend to work in two interconnected research areas - smart technologies and smart cities -, both important to understand the enormous urban transformations in the past two or three decades. These areas are grounded on our experiences as researchers, reflected in books, peer-reviewed publications, and conferences. The expected outcomes of this research will be of three main types:
(a) Institutional cooperation: the construction of a permanent link between the four universities for the exchanging of students, future studies and joint research projects;
(b) Joint publication: we expect that, at least, the main investigators will be able to produce one written outcome of this experience and, probably, 2 articles to be published in journals of relevance to the field of urban studies.
(c) Students' interchange: postgraduate students will strongly benefit from this experience of thematic and methodological exchange, and this is expected to reflect on a better quality of their dissertations and further publications.

Potential impact
The proposed UK work is compliant with the ODA objective of promoting the economic development and welfare of developing countries in the following four ways. First, the programme is designed to enhance and build research and innovation capacity within Brazil particularly focused on PhD and early career researchers. Second, the substantive focus of the programme is on smart technologies and systems that have been identified as a sectoral priority for improving social welfare and economic development. Third, the objective is to enhance the partner's ability to undertake research to understand and maximise the impact of smart on urban social and economic priorities. Fourth, the programme is designed to develop capacity and knowledge that can be applied by city policy makers - specifically for planners, architects, geographers, engineers, civil servants and local authorities in order to maximise social welfare and economic priorities.